Wessex Healthcare Innovation & Technology Accelerator - bridging the gap between healthcare technology and regulatory science in Medical Technology with a focus on Frontier Science, Personalised Medicine, and Global Health Advancements.

The Wessex Regulatory Science and Innovation Network is a groundbreaking project designed to transform how new healthcare technologies and government regulations work together. Our primary goal is to make the process of developing and introducing new healthcare technologies - like artificial intelligence in medical devices, advanced brain technology (neurotechnology), genetic research (genomics), and new medical treatments - smoother and faster. We aim to do this by closely collaborating with government agencies and regulatory bodies to effectively manage the complex and ever-changing nature of this field.

Our method is a unique combination of cutting-edge scientific research and careful alignment with regulatory standards. We integrate the latest scientific breakthroughs with existing rules and regulations, ensuring that new technologies are not only scientifically sound but also meet all legal and safety requirements. This approach, which brings together the latest data technology and AI expertise with practical solutions, places Wessex at the forefront of regulatory science.

We are keenly aware of the challenges faced by companies working in these innovative fields. These include ensuring their products meet all AI and software standards in healthcare, addressing ethical issues in neurotechnology, and navigating the complex approval processes for new genetic treatments and therapies. Our network directly confronts these challenges by addressing key regulatory science issues, including medical device regulations, data protection laws (GDPR), clinical trial guidelines, and more.

The first six months of our project, the Discovery Phase, will focus on:

\*Building partnerships and collaborations, including forming a diverse steering committee and formalising agreements with key partners.

\*Starting ongoing conversations and setting up an online forum for continuous discussions about regulatory science.

\*Organising workshops to share information and gather input, as well as creating materials to educate and inform.

\*Engaging with the community through online seminars (webinars), question-and-answer sessions, and surveys.

\*Preparing collaborative bids for the next phase of the project and conducting in-depth research on current trends and regulations in regulatory science.

Our project greatly benefits from the support and partnership of leading institutions like Wessex Health Partners, the School of Healthcare Enterprise and Innovation, Southampton Emerging Therapies and Technology Centre, among others. These partnerships bring together a wealth of resources, including innovative research capabilities and expertise in ethical AI development, ensuring a well-rounded and multi-disciplinary approach to healthcare regulation.

Our ability to bring together various regulatory concerns and quickly apply new insights will makes us leaders in integrating innovation with regulatory compliance.